University of Huddersfield and Brandon Medical Company Limited

To improve product and service quality driven by the use of automation and data analytics in the manufacture of medical lighting and healthcare devices, increasing productivity.